University College London and GSK plc KTP 25_26 R1

To significantly reduce the analytical time and costs for monoclonal antibodies and complex molecular formats during bioprocess development, using optical analytical technologies. Benefits include safer and more effective medicines at lower costs to patients.